An innovative LegalTech platform using AI technology that could reduce time spent on leveraged loan agreement data extraction/summarisation by 99%.

Simyra Limited (**Simyra**) is a UK LegalTech SME with a core project team of Nihaal Khanna, project, commercial and regulatory, sustainability and inclusion/diversity lead. Simyra is solving a significant unmet need with its specialist AI-assisted banking and finance platform. The process of extracting and summarising data for complex leveraged loan agreements is time-consuming and costly.

Simyra's innovative platform will be pre-trained to identify, interpret and structure the data of complex loan agreements in seconds, saving legal firms time and money and allowing junior professionals to engage in more skilled tasks. The project also supports a key UK government objective of improving connectivity across the legal sector by 2026\.